H.E.A.T (Home Energy Advice Tool) - Automated, AI-Driven, Retrofit Advice Engine

H.E.A.T (Home Energy Advice Tool) is an AI-powered, all-in-one solution, delivering automated and personalised green home improvement advice directly to the consumer in real-time. The web application aims to provide algorithm-based retrofit planning services with little to no human supervision.

The project will challenge 'business as usual' by designing and market-testing an agile piece of software that can improve the customer journey, reduce cost, and support the UK to reach its net zero ambitions and targets.